Aston University and Briar Chemicals Limited KTP 21_22 R5

To overcome the current limitations in herbicides organic chemistry synthesis by embedding novel R&D capabilities, based on a combinatorial chemistry approach.